Project BioSteer

Exploitation of Shale gas requires the drilling of horizontal wells along the strata to be
exploited with the location of the well within the strata having a big impact on the amount of
gas or oil that can be extracted. A particular Shale deposit has a definite “sweet spot” in terms
of productivity. Even a few feet up or down can have a significant impact. Directing a drill
bit through strata is called “Geosteering” and requires a real-time analysis of the rock
currently being drilled. Instrumentation mounted behind the drill bit can help but the only
reliable process is to analyse the returned rock fragments. This is particularly important when
an underground fault is encountered where the rock strata jumps vertically and the decision to
go up or down to pick up the required strata again becomes crucial. Within the UK
environmental concerns and high population density mean that wellsite locations will be far
from optimal. Accurate geosteering to pick up specific strata up to 3 miles away will have a
profound effect, both on the environmental impact and the economics of extraction.
Unfortunately the relevant claystone is highly homogenous with very little differentiation
across a significant vertical distance. Conventional Biostratigraphy, analysing the evolution
of microscopic fossils to determine the age of the rock, cannot provide sufficient resolution
for effective geo-steering due to the low rate of evolution versus sedimentation. PetroStrat,
one of the world’s leading centres of expertise in biostratigraphy, has invented a new
analytical methodology to enable homogenous claystone deposits, such as Bowland Shale, to
be accurately geo-steered over large distances and through complex geological formations.
Applying this technology across the Bowland Shale deposit the project will produce a highdefinition
geo-steering “map” that will be used in conjunction with a trial geo-steered well to
demonstrate the potential of the innovation.